Empathy from a Psychoanalytic Perspective: Recasting the Historiography of Countertransference

This project will contribute to the considerable multidisciplinary debate on empathy through the exploration of historic accounts of psychoanalysis. Previously unpublished archive material from the prominent 20th century psychoanalyst Melanie Klein will be published in order to reveal her nuanced view of the key psychoanalytic concept of countertransference. This will be linked to the historical study of empathy and its position in the wider interdisciplinary debates between philosophy and psychoanalysis on the epistemology of empathy. Historiographic accounts will be recast in order to appropriately secure the concept of empathy its proper place in the history, and wider clinical practice, of psychoanalysis.

Research methods

This interdisciplinary project is well placed in the interdisciplinary Department of Psychosocial and Psychoanalytic Studies, which combines the study of the history, clinical practice and wider philosophical applications of psychoanalysis. This PhD will be divided into four key methodological components:
1. Philosophical research - exploring the interdisciplinary debate between the philosophy of, and psychoanalytic approaches to, empathy
2. Historiographical research into:
a. psychoanalytic approaches to empathy in engagement with the interdisciplinary debate with the philosophy of empathy
b. Klein's involvement in the conceptualisation of countertransference and empathy in psychoanalysis
3. Archival research - comprehensive exploration, reconstruction and wider contextualisation of Klein's unpublished archive material in relation to countertransference and empathy
4. Consideration of the wider implications of raising the profile of empathy in Klein's theories for the clinical practice of psychoanalysis

Schedule of work

Prior to PhD commencement: 2017/18 Preliminary investigation into Klein and other archives at Wellcome Library. Attendance at December 2017 UCL Fear, Anxiety and Dread Conference and June 2018 Melanie Klein Trust Partial Objects Conference.

Year 1: 2018/19 Philosophical research and engagement with the interdisciplinary debate on empathy.

Year 2: 2019/20 Archival research of Klein's unpublished papers and exploration of Klein and Heimann's psychoanalytic relationships and context. Recast historiographic accounts to reflect discrepancies. Contribution to the interdisciplinary debate on empathy through its association with the history of countertransference. Publish Archive material relating to countertransference and empathy.

Year 3: 2020/21 Engagement with wider interdisciplinary research including historiographic approaches to psychoanalysis and the clinical practice of psychoanalysis.